Investigation of Resin Systems for the casting of ballistic material

Identification and testing of suitable technologies for an accelerated curing process for the 'Double Casting' of ballistic material supported by the assessment of complementary technologies to support potential future development.